University of Durham and AGMA Limited

To improve the quality and range of application of protective coatings for oil drilling components in diverse conditions via a better understanding of their mechanical and rheological properties.